Kingship, regionalism, and co-rulership in the Norwegian realm, c. 1015 - 1250 CE

This thesis will explore when and how co-rulership served to manage regional tensions in a superficially unified medieval Norwegian kingdom. I also aim to make a significant contribution to the methodological debates about how we read the historicising narratives that cover this period, particularly alongside skaldic poetry.